Understanding the where, when, and why of forest mortality in Mediterranean Chile

The Mediterranean-type ecosystems of central Chile are highly biodiverse
and rich in species that occur nowhere else and represent the entire
Mediterranean biome of South America. However, Chile's Mediterranean-
type ecosystems are threatened due to habitat loss and degradation due to
conversion for agriculture, grazing and urbanisation, habitat fragmentation
and forest fires. The escalating impacts of the climate crisis now represent a
critical threat to their survival. The Chilean summer of 2022-2023 has seen
sudden, severe and extensive forest mortality in central Chile. The region
has experienced a period of prolonged drought dubbed the 'Mega Drought'
(MD), where precipitation has been at least 25% lower than usual since
2010. Two exceptionally dry years occurred in 2019 and 2021, with
precipitation some 80% lower than average, followed by a 50% reduction in
2022. By the end of summer 2023 widespread tree death and forest
ecosystem collapse was apparent. The drought broke over the 2023
southern hemisphere winter, enabling us to now make a clear assessment
of mortality and regeneration patterns. Our understanding of where drought
impacts should be felt first across the geographic distribution of a species
suggests that we should see these impacts concentrated in the already
hotter and drier parts of species ranges. However, in the Mediterranean
climate region of Central Chile we are now seeing forests dying right across
their natural distribution in mountain regions - with even those occurring in
cooler locations higher in the mountains succumbing to drought-driven
death. Consequently, forest mortality is witnessed across the higher
elevation forests typified by the tree 'Roble de Santiago" (Santiago Oak) as
well as those lower forests typified by the peumo tree (the Chilean acorn)
which is usually much more drought resistant. Neither of these dominant
forest- forming trees has long-lived seeds. Consequently, there is a serious
risk that as the adults die on such a large scale, there will be very little
potential for trees to regenerate. The risk is that forest will rapidly be
replaced by shrubland ecosystems which are smaller in stature, store much
less carbon, are highly flammable and with very different associated
biodiversity. This exceptionally widespread forest mass mortality event in
Chile presents an unprecedented opportunity to help us understand the
pattern, process and implications of forest ecosystem collapse. Such an
opportunity is highly rare and exceptionally valuable to help us better
understand the risks to our forests at the global scale.